'Speed Games': The temporality of Public-Private Partnerships in European GovTech ecosystems

My intended doctoral research is motivated by one underlying question: How can public and private sector actors collaborate better in an age of digital governance?